Balsamee Child and Adolescent Mental Health Solution (BCAMHS) The new normal in Covid-19 times and beyond

The New normal Balsamee Child & Adolescent Mental Health Services (BCAMHS) solution is aimed at addressing the challenges faced by the healthcare system by providing a mobile solution for young mental health sufferers to manage their condition at home. Throughout the COVID-19 outbreak, CAMHS patients have been largely deprived of healthcare support which is having a drastic and potentially long-lasting negative effect on their mental health and wellbeing. BCAMHS can address this challenge by providing a complete solution that, not only offers remote monitoring capabilities, but also can enable care teams, the patient and their family to provide continuity of existing treatment plans during the Covid-19 pandemic and beyond. BCAMHS is a fully integrated secure application that integrates multiple remote health monitoring solutions. BCAMHS integrates applications to the stakeholders for instantaneous reporting, feedback, awareness and progress tracking using innovative approaches such as self-monitoring and instant messaging. The solution will enable secure data capture from the patient and their parents such as lifestyle habits, mood questionnaires, medication adherence, parents' reports and patient log keeping. The application will include a task management module managed by the care team to allocate and track progress of tasks agreed for the child's treatment plan. The solution has a secure messaging tool embedded to allow regular contact between the care team and patients. It also provides interactive games to allow for distraction therapy techniques which are usually used during a consultation to manage patient's anxiety and enable dialogue to learn more about the patient's progress.